Investigating the roles of endogenous retroviruses as regulators of gene expression in the endometrial epithelium

The endometrium is the inner lining of the uterus, which dynamically changes during the menstrual cycle and is vital for fertility. The endometrium enables embryo implantation, supports its growth, and creates an intimate partnership with the placenta to enable cross-talk between the mother and the fetus. Notably, many aspects of the feto-maternal interface display marked differences across species, but the genetic components that have fueled this evolution are not well understood. We have been investigating the role that endogenous retroviruses (ERVs) played in the evolution of pregnancy. ERVs are stretches of DNA that originated from ancient viruses and got incorporated into our genomes. We have previously shown that ERVs help to regulate human placental gene expression. We have now found that certain ERVs are also highly active in the human endometrium, specifically in the epithelial cells that help the embryo attach and supply it with nutrients before the placenta is formed. Here, we propose to investigate how ERVs affect endometrial function and have contributed to its evolution. Recent technical advances have enabled growing of endometrial epithelial cells in vitro, forming so-called endometrial organoids, which can be genetically manipulated. We will inactivate specific ERVs in endometrial organoids using molecular tools, and ask how this affects the ability of endometrial cells to grow, respond to hormones and secrete nutrients. We will also dissect the underlying mechanisms, testing the hypothesis that ERVs are important to regulate endometrial gene expression. Finally, we will compare ERV activity in the endometrium and placenta of three different primate species to gauge the extent to which ERVs have helped to shape the feto-maternal interface. These insights will establish whether ERVs are important for basic endometrial function, providing arguments for a deeper investigation into how they affect women's reproductive health, namely during ageing.

Technical abstract
The endometrium plays key roles in pregnancy, enabling embryo implantation, supporting its nutrition in early development, and forming a close partnership with the fetally-derived placenta. Notably, both the placenta and the endometrium display signs of fast evolution, although the underlying genetic drivers of this are poorly understood. Our genomes contain a large proportion of virally-derived sequences termed endogenous retroviruses (ERVs), which show a high degree of species specificity. Whilst still underappreciated, ERVs have been implicated in gene regulation, cellular differentiation and innate immunity in a variety of contexts. We recently demonstrated that ERVs play key roles in regulating genes important for human placentation. In preliminary analyses, we have now uncovered strong signatures of ERV expression in the epithelial cells of the endometrium, which are pivotal for embryo implantation and secretion of pregnancy-supporting hormones and nutrients. Our analysis suggests that ERVs regulate endometrial gene expression in cis (by acting as promoters and enhancers) and in trans (by acting as long non-coding RNAs). We hypothesize that ERVs play important roles in the differentiation, maintenance and function of endometrial epithelia, and have contributed to its evolution. Using human endometrial organoids, we propose to inactivate specific ERV families and test the downstream effects on gene expression and cellular phenotypes, dissecting in detail the underlying mechanisms. We will then compare the endometrial epithelium and trophoblast from three different primate species to gauge the extent to which ERVs have helped to shape the feto-maternal interface. This work will bring new insights into the evolution of pregnancy, and may open fresh avenues in reproductive health research, including in age-related infertility.